CORMIR: Cost-effective Cloud-based Portable Mid-InfraRed Very Rapid Screening for COVID-19 using nasopharyngeal swabs.

The development of a Cloud-based real-time screening capability for the presence of the COVID-19 virus in nasopharyngeal swabs using Mid-InfraRed spectroscopy. A system designed around a high resolution fully portable device with internet connectivity.